Loughborough University and Millitec Food Systems Limited 21_22 R2

To develop an embedded quality assurance system for real-time monitoring of food processing quality on automated production lines using artificial intelligence algorithms and machine vision technology.